Electronic Fingerprinting for the detection of counterfeits.

This project aims to develop a novel testing solution that allows the complete forensic fingerprinting of a range of aqueous consumer products (including pharmaceuticals and scotch whiskies) to reduce the number of counterfeit products that are able to be sold on the black market.

This technology is based of novel state-of-the-art detection techniques developed by Eluceda Limited and utilising an electronic testing system to achieve a comprehensive analysis of specific legitimate products in an effort to support brand owners and government agencies in finding and removing these from sale.

The innovative solution, consisting of disposable electrodes and reader, will be an automated test for simple, low-cost, portable and rapid evaluation of products at the source of suspicion in a standardised format. Requiring minimal technical training, the technology will be able to be used by a range of user groups and will initially be targeted at certain pharmaceuticals, scotch whiskies and cognacs, with rapid expansion to other pharmaceuticals and alcoholic spirits. This will be aided by the development of a bespoke, secure and segregated database which allows low levels of latency and rapid statistical analysis of previously testing samples to ensure the assessment represents an efficient use of time.

The solution will be aimed at (expected market entry 2023 following scale-up and test marketing) at alcohol brand owners/pharmaceutical companies, government agencies and re-selling companies, most interested in abating the supply of fake goods. Globally, the counterfeit trade accounts for 3.3% of global trade (OECD, 2019 report) with a value of £400 billion globally (Fact UK, 2019), which has been estimated to be increase by up to 20% per year for pharmaceuticals, showing no signs of slowing. By enabling users to detect counterfeit products easily and quickly at source, end-users will be able to comprehensively remove these products from circulation, limiting the opportunity for criminal organisations to continue their operations. This will not only offer a significant financial benefit (EU government alone, lost £2Bn in tax revenues from counterfeit alcohol) but also protect the consumer from the potentially drastic impact of illicit goods (serious health implications, even leading to death, see Ksalol counterfeit pharmaceuticals in Ireland, 2020).

Eluceda Limited aims to revolutionise the portable counterfeit detection market, a completely new market which is growing rapidly due to the increases in counterfeit goods, particularly due to the impact of the COVID-19 pandemic. Eluceda will seeks to exploit the solution across multiple end use applications where the rapid and on-site detection of fake goods is a key priority in terms of economic protection, environmental sustainability and the health and safety of the consumer.